The application of mass Smart Meter Data to the situational visibility and management of distribution networks

Statistical, correlation and engineering analysis techniques will be investigated within the context of emerging engineering datasets. The research work will focus on timely interventions to leverage computational and business value from monitored and processed data. Developed models and processed data could be used to infer the status of the distribution grid, determine and enhance the accuracy of upstream aggregated substation measurement, determine phase connections, manage voltage levels, and detect energy theft. New forms of data visualisation will need to be developed to support this work.